Automated Generative Manufacturing Process Design, Feasibility, Planning and Assessment (EPSRC ICASE studentship with JLR) This research aims to achie

Automated Generative Manufacturing Process Design, Feasibility, Planning and Assessment (EPSRC ICASE studentship with JLR) This research aims to achieve automatic feasibility assessment of the Body in White assembly